A comprehensive web-based broker system for biotechnology design and manufacturing

In order to manufacture many biological products at scale it is first necessary digitally to design the products so that they can be made using standard parts and automated processes. There are a number of digital parts (‘bioparts’) registries, consumables libraries, and biological design tools (‘bioCAD’ tools) becoming available for use by a broad range of users. However there is a problem in that it is difficult for potential users to access information about bioparts and bioCAD tools because of the different formats used in each of
the registries and libraries, and difficulties with inter-operability between machinery. This is similar to the early days of manufacturing, for example in using machine tools for the automotive and aerospace industries, whereas nowadays all this manufacturing machinery and CADCAM systems are entirely interoperable. This project aims to solve the problem of searching multiple registries and libraries by defining a standard for the interchange of information about bioparts and bioCAD tools - DICOM-SB, and also using this standard to develop prototype web-based broker software that will interface to the various registries and libraries and allow them to be searched by users
through a single common interface. The broker software will leverage the considerable investment already made by Visbion in its implementation of the DICOM standard in medical imaging. The project will also make recommendations on the commercialisation of the completed broker software and how it can form the core of a scalable cloud delivered service
funded through a combination of registry and library owners’ and users subscriptions and transaction charges levied on bioparts, consumables and bioCAD purchases.